The Design Compass Model: AI Integration

The Design Compass is an innovative, easy-to-use digital tool that helps designers, innovators, and businesses make better development decisions by ensuring every new product or service is not only commercially successful, but also as environmentally sustainable and socially responsible as possible.

At its core, the Design Compass guides users to balance three critical goals: profitability, sustainability, and positive social impact. Unlike generic AI tools, the Design Compass leverages responsible AI, from structured decision models to advanced reasoning engines, and guides users through 18 critical areas, asking questions such as "What materials are used?" and "Is this ethical?" Our system brings together advanced language model assistants, industry benchmarking, and interactive co-design tools, empowering users to see, test, and compare the impact of their decisions in real time. Whether making safer products, reducing environmental impact, or bringing brilliant new ideas to life, the Design Compass gives practical, trusted feedback at every step.

The need for this tool is urgent. Existing frameworks are often technical, complicated, or backward-looking. The Design Compass changes the game with a hands-on, interactive experience that nudges users to consider environmental, social, and commercial factors as they work---not as an afterthought. This leads to better outcomes for individuals and for society as a whole.

The platform is rooted in over a decade of refinement on real-world projects and, for the past five years, has been rigorously tested in UK universities. It continues to grow through input from leading academic, industrial, and inclusivity experts. We are proud of our track record, which includes use on everything from award-winning electric motorcycles to healthcare and safety devices. A recent Design Compass led project, reduced tooling cost by \>60%, plastic content \>33% and enabled production to move from Asia to Europe.

The Design Compass is structured for everyone:

* Individuals and small teams can explore responsible design for free.
* Businesses, startups, and educators tap into advanced AI-driven insights and tools.
* Enterprises can roll out the platform at scale, embedding sustainability in every innovation decision

Our mission is simple: empower the next generation of designers and innovators to create solutions that deliver value to businesses, to society, and to the planet. By making responsible, explainable AI accessible, and placing actionable sustainability at the heart of the design process, the Design Compass "helps innovators make better decisions" and support the UK's aim to be a leader in responsible, impactful innovation.